MAG-PVD

The use of a high rate, thick PVD coating combination to demonstrate proof of concept and scale up considerations and capacity for use with recycled magnet materials for corrosion protection.